66kV Collector Interface for HVDC

Feasibility study for 66kV inter-array collector networks to allow for more cost effective power collection and connection to HVDC transmission links for large remote offshore wind power parks. The industry is currently installing inter-array networks that operate at 33kV, with the non-availability of slim-line switchgear, transformers and wet-type cables preventing the evolution of these systems to higher voltage levels. The benefits of using 66kV inter array networks include (1) smaller cables to carry the same power (2) lower operating losses as the transmission currents are lower with the higher operating voltage, and (3) potentially fewer offshore AC collector substations.
This project will deliver a detailed techno-economic feasibility assessment of the opportunity that the adoption of 66kV collector systems could bring for large wind farms connected through HVDC systems.